Offshore Infrastructure Robotic Inspection System (OSIRIS)

"OSIRIS is a highly innovative robotic solution for the inspection and maintenance of offshore structures, including wind turbines and oil rigs. It alleviates the risks imposed on workers, who typically carry out these tasks manually under hazardous conditions, and provides a step change in the capabilities currently provided by drones in this application.

The project combines in-depth requirements capture with lab-based technology validation. It is delivered by Autonomous Devices, a Small to Medium Enterprise (SME) that has traditionally developed innovative robotic solutions for Defence and Security, and Wood Group, a major provider of products and services to the Oil and Gas, Power Generation, Clean Energy, Chemical, Petrochemical and Manufacturing sectors.

Although our innovation targets the Offshore Energy sector, there is real potential to read the technology across to adjacent markets. The global nature of all anticipated markets means that OSIRIS has high export potential."